Caring to Survive: Disability and Everyday Acts of Care during the War in Ukraine

Over one billion people globally live with a disability, with 16% of cases resulting from armed conflict (UNMAS, 2020). For persons with disabilities (PWDs) in conflict zones, the extreme challenges of war create additional barriers to seeking protection and accessing services. Violence and displacement often erode or extinguish existing care networks: in response, communities adapt to support PWDs during conflict. However, there is a notable lack of research investigating the effects of war on PWDs. What community care structures endure or are built by and for PWDs during conflict? How can these inform rebuilding care infrastructure in post-conflict settings? Drawing on a pressing contemporary example, this research project will develop vital understandings about disability and conflict, exploring how community-based support can be strengthened globally by learning from informal care networks established by PWDs for PWDs during the war in Ukraine.
The war in Ukraine has caused a humanitarian crisis, with >6.9 million Ukrainian refugees (UNHCR, 2025) and >3.6 million internally displaced persons as of May 2025 (IOM, 2025). Among the most affected are PWDs, whose numbers have increased due to war-related injuries. Building on strong relationships between PL SHARAPOV and the National Assembly of Persons with Disabilities in Ukraine (NAPDU), this project explores the war’s profound impacts on PWDs and develops understandings around intersections of care, resilience, and resistance through social science, arts-based and participatory methodologies. SHARAPOV’s work with PcL NAZARENKO (NAPDU) and PcL BUROVA (2022) emphasised the critical importance of reinforcing disabled people’s agency in solutions for their care. PcLs HERITAGE/SPOWAGE at People’s Palace Projects (PPP) and Research Consultant (RC) THOMPSON have significant experience leading collaborative groups delivering arts-based, interdisciplinary research in conflict zones and with PWDs. THOMPSON has framed everyday care as an aesthetic practice whose creation of sensory, embodied experiences involves beauty and craft (2022). RC WILLSON/Clod Ensemble’s Circle of Care framework (2017) fosters sustainable care by linking self-care, peer support, and patient care.
Utilising local networks, the research will apply a combination of social science and arts methodologies to document PWDs’ everyday experiences and identify key resilience factors for local care and solidarity during war. It will produce evidence of challenges faced by PWDs in conflict zones and provide a strategic framework to improve care systems supporting disabled communities during and after war.
Research objectives:
1. Harness social science and arts-based methodologies to co-create research with PWDs exploring how pre-conflict challenges in community-based care infrastructures have been exacerbated by war, and how communities have responded. ?
2. Identify existing care gaps for PWDs in conflict zones: map and produce case studies of co-creation practices and locally driven, resilient solutions.?
3. Learn from emerging cycles and practices of care in Ukraine to develop and disseminate a framework for future policymaking in ongoing and post-conflict zones.?
This project fills a significant research gap by identifying specific needs of PWDs and the capability of informal care?networks in war-affected areas. Findings will contribute to future training of humanitarian personnel and inform policy initiatives to improve support and inclusion of PWDs in conflict-affected and post-conflict regions.